BFI National Archive - Film Conservation Capabilities of Collections 13 October 2020

The BFI National Archive, established 85 years ago, is one of the world's largest and most diverse film and television collections, comparable to the Library of Congress and Archives Françaises du Film du CNC. In the UK it ranks alongside other great National Collections including the British Library, The British Museum, The National Archives and Tate. The film collections are held across two world-leading facilities for the preservation, conservation and restoration of film; the BFI Master Film store in Warwickshire - a state-of-the-art, sub-zero facility where nitrate and acetate film collections are preserved - and The J Paul Getty Jr Conservation Centre in Hertfordshire.

In support of the continued range of film conservation activities undertaken at the Conservation Centre, on which research and access are based, this bid combines requests for the renewal and upgrading of equipment and systems across photographic and digital methods and technologies.

Equipment within the following categories is being requested:

Film cleaning
Film processing
High resolution digital imaging for restoration and preservation
Digital cinema projection
Digitisation equipment for research access files from film prints

The bid represents an opportunity to bring coherent and strategically vital renewal, in a period when the expertise for photographic and digital reproduction technologies are finely balanced. Across the activities necessary to safely reproduce film for preservation, research and public viewing, the new equipment secures continuation of existing operations while simultaneously extending their currency and reach.

It is the distinctive characteristic of film conservation that the historical understanding of original objects leads to their creative reproduction in contemporary materials, rather than their direct display or exhibition. There is a continual need, therefore, to ensure archive technologies are assessed in quite different terms from film post production.

The BFI's Heritage 2022 strategy promotes uniquely a fruitful combination of maintaining the unique characteristics of the film print medium in projection, through creation of 100 show prints of international film classics, along with the continuing curated digitisation of lesser-seen collection titles ripe for research. Both draw on the kind of equipment, and underlying skills, represented in this application, which would ensure continuation of this comprehensive approach. The project also provides timely support for inter-generational knowledge and skill transfer between conservators.

Taken together, the equipment provides the fundamental and integrated basis on which film preservation can be undertaken now and in the future. It will underpin the deepening and sustained development of those techniques, as parallel generations of film conservators work alongside each other, transmitting and adapting them within a secure and inventive environment.